Development of a Coupled CFD-FEA Model for Whole Building Fire Performance Determination

The objectives of this project are:

To extend current, in-house, product/system modelling capability to whole building fire performance modelling by combining CFD and FEA methodologies.

To generate a modelling method/framework that can be adopted to create fully coupled CFD-FEA models for a range of building types.

To compare, at a variety of fire loadings, the likely fire propagation within a warehouse building clad with foam-filled sandwich panels with the fire propagation in a warehouse of similar design that utilises mineral wool-based built-up systems and/or panels.

To compare the likely fire performance of panel products containing possible alternative foam materials with the performance of current products.

To investigate the fire performance of larger assemblies and sub-assemblies of composite panels used in conjunction with other materials.